Pathpoint Restore: Joining Up Critical Illness Recovery

The volume and dependency of critical care survivors now highlights the lack of a comprehensive and integrated national care pathway for patients and their carers. Pathpoint Restore fulfils the urgent need for a joined-up pan-regional platform to digitally coordinate the full critical care patient journey; from acute trust care to home-based rehabilitation.

Covid recovery needs are growing in complexity; as health systems gain deeper insight into the physiological impact of the disease, the NHS and associated care sector requires a central solution that supports immediate functional needs (physical and psychological) and tracks potentially emerging deficits.

All levels of critical care patients must now be able to access rehabilitation resources at each stage of their journey; as directed by a combination of professional assessment and patients' own articulation of need.

* Pathpoint Restore is an easily accessible and user-intuitive digital cloud tech solution, serving end-to-end patient pathways.
* Digital workflows deliver effective triage, tracking, and reviewing of cohorts of patients; crucially not limited by physical geographies.
* A central pathways hub allows all relevant stakeholders and caregivers to monitor and deliver treatment, synchronously or asynchronously.

There is currently no overarching national/regional system that informs decision making and helps drive patient care from the intensive care unit through to a variety of rehabilitation settings in a unified and accessible way. There exists, therefore, a lack of uniformity in the complex rehabilitation processes presented by the Covid-19 pandemic, in part a natural consequence of a novel virus and its associated knowledge gaps; yet technology is ideally placed to deliver and collate the required data.

The national requirement for joined-up intensive care has been addressed by the inauguration of Operational Delivery Networks; Pathpoint Restore serves this existing matrix of regional critical care providers with a digitised pathway solution for stratifying appropriate patients into a unique 'prescription' for home-based rehabilitation. Further, the service recognises that rehabilitation is non-linear. Continuous dialogue between patients and caregivers, with secure sharing of relevant data, is enabled via its secure clinical communication tools.

Pathpoint Restore is an iteration of an existing Open Medical service, Pathpoint ICU: a cloud-based data-driven referral and patient management system for patients escalating into the intensive care unit. Enhanced monitoring and data collection functionality provided by the Restore platform allows long term patient tracking, and integration with national data sets, during and beyond the critical post-discharge phase from the ICU.

Open Medical are the clinical and technical people behind Pathpoint patient management systems. Our products are fully focussed on serving clinical 'workflow' solutions where only electronic patient records currently exist. Pathpoint is proudly cloud-based for rapid deployment and agile customisation. Real-time coded data, and technology interoperability with existing health and social care systems, provides joined-up care practically and digitally.